OUTCOMEpredict

Measuring patient reported outcome (PROM) and experience (PREM) measures is an important part of clinical practice. It is core to the new NHS Integrated Care System plans. However, limited time and limited resources make collecting data challenging. The rapid and recent expansion of med tech has seen advances in electronic referrals, electronic prescribing, and medical records. OUTCOMEpredict is a digital platform that automates the collection of PROM and PREM in healthcare settings.

OUTCOMEpredict will integrate and automate the collection of patient reported outcome measures and patient reporting experience measures into existing patient pathways. This will allow the NHS to monitor quality, safety, and effectiveness at patient, professional, and provider level. The use of a digital med tech platform to achieve this will reduce the burden on both patients and professionals and improve the availability and use of outcome data to inform service delivery and future development.

OUTCOMEpredict is already in use in several NHS settings within the musculoskeletal pathway and has passed the minimum viable product hurdle. The aim of this project is to develop areas of the product to address use other cases and facilitate adoption across the full musculoskeletal pathway. This will also include developments in technical security, clinical safety, and user experience to support the spread of the platform across NHS providers.

Focus of this project will be on identifying further NHS providers to partner with, and better understanding their needs around outcome and experience data. This will include market research into the barriers and facilitators of the adoption of a digital solution in this area. Regulatory and technical support will focus on addressing these through product development. Further, an operating model, quality management system, and financial strategy will be developed to support the longer-term development of OUTCOMEpredict.

OUTCOMEpredict is an innovative solution to a very common clinical problem which is a widespread unmet need. Using a digital platform to assist in the collection of measures and patient reports experienced measures will allow easy integration into existing musculoskeletal pathways and both increase and improve the amount of data available within the NHS to base service delivery and service development positions on.